The cosmic chemical evolution of galaxies

The PhD thesis will consist in investigating the chemical evolution of galaxies across the cosmic epochs and, from this, constrain the role of different mechanisms and physical processes (e.g. galactic outflows, gas accretion, star formation efficiency) in galaxy formation and evolution. The thesis work will involve the analysis of data from current and forthcoming facilities (e.g. SDSS, JWST and MOONS) and also the development of models for the data interpretation, including the comparison with the prediction of cosmological numerical simulations.